iBoard - Multi touch solution for large displays

Alterix is developing new algorithms for running fast and highly sensitive measurements on a matrix projective capacitive sensing system for unlimited multi-touch detection. This approach uses inexpensive off-the-shelf electronics and achieves a substantial improvement in the signal-to-noise ratio over existing projective capacitive touch systems. By achieving a hundred-fold increase in the measurement speed compared to the touch interfaces commonly used in tablets and mobile phones, our technology scales easily to provide multi-touch functionality for large displays with diagonal sizes up to 250 cm and fully conforms to Windows 8 certification . This technology will enable the company to invade the market for interactive whiteboards (IWB) with a disruptive product and in the medium term has immense potential in consumer electronics in extending the ‘smart pad’ experience to large-scale TV displays. Current feasibility study is needed to develop new radical approaches for accelerating data processing algorithms in order to run all the required calculations in the microcontroller instead of the PC.